Understanding the origin of structure in the Universe

The early universe is a "laboratory" for testing physics at very high energies, up to a trillion times greater than the energies reached by the Large Hadron Collider. The origin of structure in the universe is deeply tied to this extreme physics, which is imprinted in the primordial ripples seen in the cosmic microwave background (the leftover heat of the Big Bang), and the large scale structure of the universe traced by galaxies. The main purpose of the project is to understand the physics of the early universe, creating innovative algorithms to exploit novel observables, and applying them to next generation CMB data from Planck and large scale structure data, especially DES. The student will be part of the European Research Council Starting Grant Project CosmicDawn.